Liverpool John Moores University and AMF Precision Engineering Limited

To develop an innovative flexible manufacturing product life cycle management system, which will combine technical innovation with a comprehensive knowledge transfer programme to help our team bridge into the 4th industrial revolution.